Pathway Engineering for Sustainable Aromatic Chemicals

Celbius and UNN are collaborating in a metabolic engineering project to create new strains of microbes that can convert cheap biomass derived sugars into green sustainable chemicals that have important applications in flavour and fragrances, detergents and polymers. The project will engineer enzymes to accept new substrates, and will bring them together to enable new biochemical pathways to operate. The aim is to bring to market a new, sustainable and high purity products that will gain market share through their cost and green, natural credentials.